Portfolio Tracker

Founded by Manjula Lee in collaboration with William Medley, Dr Tauni Lanier, and John-Paul Hamilton, WWG is a UK-based SME that intends to address the considerable issue currently posed by the lack of standardised sustainability data available to investors on which to base their portfolio decisions, which significantly hinders sustainable investment. This issue has been exposed further by the strain on social, economic, and environmental systems caused by the COVID-19 pandemic. Offering backgrounds in strategic partnerships, technology innovation, sustainable finance, and development and CSR, the founders intend to develop a product that streamlines and standardises Sustainable Development Goal (SDG) impact performance metrics, which will facilitate better-informed sustainable investment strategies. In doing so, WWG proposes a year-5 post-project revenue of £9.075M.